Combatting climate change by engineering crop water loss

Improving agricultural productivity under future climatic conditions will require the combination of efficient photosynthesis and stress tolerance. The production of drought tolerant cereal crops, with no yield penalty is a major goal for future agriculture, and of particular interest to our commercial partner, Biogemma.